Kafoodle Kare

In light of the Staffordshire Trust Hospital scandal, the Government implemented new
strategies for providing “maximum care” for patients. Earlier this year, the Health Secretary
introduced 'mandatory food standards' enforced through legally binding NHS contracts with
hefty fines for hospitals that “don't provide good enough food”.
Since 1992, £54m has been spent on 21 initiatives to try to raise food standards. However 3m
patients remain at risk of malnutrition whilst in hospital and at least 20% of hospitals and
nursing homes are not meeting at least one basic or essential standard in nutrition and
hydration.
The problem for hospitals and residential homes is that as many as 50 different diets need to
be provided for, whilst typically serving ~2.8m meals a day. Therapeutic, nutritional,
medicinal, recovery and post surgery, cultural, religious, allergies, intolerances - all these
special diets need to be catered for with many patients requiring adherence to multiple dietary
needs.
It is no wonder that 30m patient meals are wasted each year at a cost of £230m at a time when
the NHS needs to make £22bn savings.
Care plans are supposed to monitor nutrition and dietary intakes; however even electronic
care plans rely on visual cross checking to spot allergic and medical reactions. Food
intolerances are rarely catered for, meals lack nutrition and taste, and there is no quality
standard benchmarked across healthcare providers.
Our solution is Kafoodle Kare a cloud based e-nutritional care plan that maps permitted
ingredients in meal plans to medical condition and all possible dietary needs, hence providing
a food resource management system that can be integrated into existing patient management
systems. Kitchen staff would be able plan and resource cost effective, nutritional, appropriate
wholesome foods that meet patients’ dietary needs.
Kafoodle Kare would enable the NHS to reduce costs and wastage, raise food standards and
meet mandatory requirements.